Loughborough University and SAS International Limited

To design and manufacture novel earthquake-resistant metal ceilings. To demonstrate and quantify the seismic performance of its metal ceilings with a combination of experimental and computational methods at the forefront of research.